Technical feasibility of using porous photonic waveguides for enhancing absorption spectroscopy for process monitoring and sensing applications

SensorHut Ltd are developing novel technology for gas sensing and process monitoring applications through innovation in photonics and nanotechnology. This project seeks to test the technical feasibility of a novel photonic waveguide to significantly enhance and enable miniaturisation of standard optical gas measurement methods. This platform technology has the potential to be used in many applications including industrial process monitoring and toxic gas detection.